Green Aprotic Solvent

Green Chemistry focuses on replacing hazardous chemicals with benign alternatives, lowering the risk to the environment and human health. Bio-based chemicals seek to replace current chemicals derived from petrochemicals with chemicals produced from renewable biomass. Policies such as REACH (Registration Evaluation and Authorisation of Chemicals) ensure a high level of protection of human health by restricting use of dangerous substances and in some cases, banning them altogether. REACH and other legislation could make the use of several aprotic solvents difficult or impossible to use in developed nations. Circa Sustainable Chemicals is developing a greener solvent that can be produced at commercial levels.